Mundus UV- Smart System for Protective Mask Access, Disinfection and Reuse

The availability of Personal Protection Equipment (PPE) is a not only a necessity for healthcare workers but public authorities worldwide have started to consider the use of face masks in public as a condition to gradually return to a more familiar living. The critical shortage of such Face Filtering Respirators (FFR) is likely to worsen until a vaccine for Covid-19 is found.
The Mundus-UV project will provide the capacity to disinfect face masks in a few minutes, and more importantly to safely re-use them up to 10 times, enabling huge savings for citizens looking for optimal protection in every day life.
After discussions with future users, the project extension was designed to provide the following additional features selected :
1- Adapt the design of the current mask holder to also enable the cleaning of objects such as mobile phones.

2- Make the User Experience totally touchless (including door opening)

3- Compare Total Cost of Ownership with other decontamination methods e.g. autoclave

4- Evaluate designs for ‘PPE kiosks’ with inputs from smart hygiene leaders

5- Launch the MaskSavingClub.com website